Genes & Traits for Healthy Animals: Understanding the origins of animal phenotypes

Technical abstract
This programme will sustainably enhance animal productivity, efficiency and welfare by dissecting genotype-phenotype relationships and their biological basis. We will dissect the origin of animal phenotypes by studying the function of cells, tissues and body systems through development and life, and the impact of genotype-by-environment interactions on these.